Engineering synthetic C1 utilisation in non-conventional organisms for sustainable bioproduction

Climate change is likely the most serious threat thus far to the continued wellbeing of humanity. Practical, applicable technologies are desperately needed to realise a truly sustainable future.

On the one hand, carbon emissions from industry and methane emissions from agriculture are two key drivers of climate change. On the other hand, the inherent unsustainability of the petrochemical industry itself is a major roadblock to a circular economy. Significant efforts have been made to design microbiological systems to manufacture organic chemicals using biological systems, however these often rely on sugar feedstocks.

Carbon dioxide and methane can be simply converted into microbial feedstock through electrical reduction into formic acid. This C1 compound can be consumed by formatotrophic microbes, which unfortunately are difficult to engineer to make useful products. Now, thanks to the development of synthetic biology and metabolic engineering, it is possible, though challenging, to engineer non-formatotrophic, industrial organisms to utilise formate as source of carbon and energy.

In this project, the non-conventional, industrial yeast Yarrowia lipolytica will be engineered to both utilise formate as substrate and produce high-value products. This will be achieved by a combination of synthetic biology tools (Golden Gate, CRISPR, evolution engineering, metabolic models). In this strain design approach, it is expected to generate improved strains able to 1) tolerate high concentrations of formate 2) incorporate C1 substrates in their biomass 3) generate cellular energy and 4) produce high amount of industrially relevant products. In addition, the project will look into cell-to-cell variability in formate-based bioprocess, which is one of the current challenges of microbial biotechnology.

Potential impact
The 2016 UK Roadmap Bio-design for the Bio-economy highlighted the substantial impact that synthetic biology can bring to the UK and global economies by developing: frontier science and technology; establishing a healthy innovation pipeline; a highly skilled workforce and an environment in which innovative science and businesses can thrive. Synthetic biology promises to transform the UK Bio-economy landscape, bringing bio-sustainable and affordable manufacturing routes to all industrial sectors and will ensure society can tackle many contemporary global Grand Challenges including: Sustainable Manufacturing, Environmental Sustainability Energy, Global Healthcare, and Urban Development. Whilst synthetic biology is burgeoning in the UK, we now need to build on the investments made and take a further lead in training next generation scientists to ensure sustained growth of a capable workforce to underpin the science base development and growth in an advanced UK bio-economy.
This training provided by this CDT will give students from diverse backgrounds a unique synthesis of computational, biomolecular and cellular engineering skills, a peer-to-peer and industrial network, and unique entrepreneurial insight. In so doing, it will address key EPSRC priority areas and Bioeconomy strategic priorities including: Next-generation therapeutics; Engineered biomaterials; Renewable alternatives for fuels, chemicals and other small molecules; Reliable, predictable, and scalable bioprocesses; Sustainable future; Lifelong health & wellbeing.
Advances created by our BioDesign Engineering approach will address major societal challenges by delivering new routes for chemical/pharma/materials manufacture through to sustainable energy, whilst providing clean growth and reductions in energy use, greenhouse gas emissions and carbon footprints. Increased industry awareness of bio-options with better civic understanding will drive end-user demand to create market pull for products. The CDT benefits from unrivalled existing academic-industry frameworks at the host institutions, which will provide direct links to industrial partners and a direct pathway to early economic and industrial impact.

This CDT will develop 80-100 next-generation scientists and technologists (via the funded cohort and wider integration of aligned students at the three institutions) as adept scientists and engineers, instilled with technical leadership, who as broadly trained individuals will fill key skills gaps and could be expected to impact internationally through leadership roles in the medium term. Importantly the CDT addresses key skill-gaps identified with industry, which are urgently required to create and support high value jobs that will enable the UK to compete in global markets. Commercialisation and entrepreneurship training will equip the next generation of visionaries and leaders needed to accelerate and support the creation of new innovative companies to exploit these new technologies and opportunities.

The UK government identified Synthetic Biology as one of the "Eight Great Technologies" that could be a key enabler to economic and societal development. This CDT will be at the forefront of research that will accelerate the clean growth agenda and the development of a resilient circular bioeconomy, and will align with key EPSRC prosperity outcomes including a productive, healthy and resilient nation. To foster wider societal impact, the CDT will expect all students to contribute to public outreach and engagement activities including: open days, schools visits, and science festival events: students will participate in an outreach programme, with special focus on widening participation.

This CDT will contribute to the development of industrial strategy through the Synthetic Biology Leadership Council (SBLC), Industrial Biotechnology Leadership Forum (IBLF), and wider Networks in Industrial Biotechnology and Bioenergy and Professional Institutes.